How the spinal cord talks to the brain - Illuminating the sensory output system of the spinal cord

This studentship will explore the role of spinal cord neurons in sensory processing, by focusing on one of the most critical pathways connecting the sensory stimuli from our bodies to their perception in our brains - spinal cord projection neurons. These neurons are a critical output pathway of sensory signals reaching our brain & as such regulate the flow of signals that ultimately shape our perception of the world around us. They play a pivotal role in conditions marked by aberrant sensory experiences, such as chronic pain or persistent itching. It will develop & investigate research questions related to the role of spinal cord networks in sensory processing & pathological sensory conditions.